Nottingham Trent University and NovTek Consulting Limited - AKT4

"Smart Recovery" is an AI-powered digital twin project addressing youth addiction within UK. It combines AI, digital health, and medical science research experience to deliver an addiction recovery tool. Through phased development, discovery, tool creation, and pilot deployment, it supports early intervention, education, and coordinated support for addiction recovery.